Process Pump Monitor

Pumps are the most over looked piece of machinery in all industries. They are critical to the smooth operation of the process plant but are run constantly with minimal monitoring of their performance. In general, the only time action is taken is when the pump fails. Pumps currently account for 10% of the world’s total electricity consumption with the majority of the life cycle costs (85%) of a pump being related to the energy spent in pumping. The rest (15%) is related to the purchase (5%) and maintenance of the pump (10%). The Process Pump Monitor would allow pump owners to easily fit a low cost device to their pumps, helping them to record accurate real-time pump performance parameters. The data from the Pump Monitor is used to reduce pumping energy costs, plan maintenance, and schedule pump replacement.